Digital Agriculture: How diffusion of innovations occur from planning to adoption

How diffusion of innovations occur from planning to adoption - Understanding how digital technologies, data science and remote sensing can lead to the transfer of agricultural innovation.